Innovative enhancements in app development of trundl’s existing, motivational charity walking app – a self managed approach to encourage a healthy lifestyle and support mental health.

**trundl** are proud to be embarking upon an exciting new project with Innovate UK. This will enable us to enhance better health and energy saving modules within our non-competitive activity walking app that already motivates people in the UK differently by giving back to charity with every step.